The Evolutionary Ecology of Menopause

The project will focus on the menopause and post-reproductive lifespan in humans, and trying to understand whether the variation we see in symptoms, timing, and post-menopausal behaviour can be explained by an evolutionary framework.